Climate justice in planning for climate induced relocation

This research seeks to develop and apply concepts of climate justice to actions of governments to relocate vulnerable populations away from climate hazards.
Studies to date have shown that relocation pf communities commonly creatie new vulnerabilities and raise serious concerns about rights, equity, and participation of local communities involved.
This research will draw on theories of climate justice and work together with affected communities and policy actors to examine outcomes from planned relocation
The design is to examine ongoing planned relocations in Fiji, using new data collected against a set of climate justice parameters. Selected settlements are being encouraged and enabled to move due to rising sea levels. Communities undergo consultations with civil society and government offices and identify suitable sites for relocation.
The objectives are to:
1) Explore meanings and experiences of dimensions of climate justice amongst actors involved in the implementation of planned relocation.
2) Analyse how outcomes and procedural elements of planned relocation interact in decisions.
3) Identify barriers and opportunities for local communities to configure climate just pathways to planned relocation.
The study uses mixed methods including in-depth life history interviews with community members who are relocating and representative sample surveys, following best practice to unveil how actors perceive elements of justice themselves. In addition, the study uses semi-structured interviews with policymakers on how climate justice is understood and implemented. Data on social dynamics and evolution of fair process is generated through community-based scenario planning.